IPS Fellow, Business Development Manager

The fellow will ensure that researchers understand and are able to access the internal support available to them for increasing impact from their research through commercialisation and knowledge exchange.
They will continue to broker consultancy, research and technology transfer collaborations with users and facilitators of technologies underpinned by science within the STFC remit.
Anticipated outputs include securing substantial income to the University on projects involving user organisations, whether licensing ready-developed technologies, undertaking translational research towards commercial outlets for STFC research, or developing fundamental research projects with an innovation pathway strongly integrated from the outset.
We anticipate closer partnership and collaboration with commercial organisations so that our STFC-supported scientists are seen as "open for business" in relation to solving commercial problems. In concert, these outcomes will set Sheffield on a path to greatly increase the commercial impact of STFC-funded research at our institution.